Measurement of CP violation in B hadron decays with the LHCb experiment

The thesis will contain a new measurement of CP violation in B hadron decays using the Run 1 and 2 data from the LHCb experiment at the Large Hadron Collider. The thesis will also include a study of the feasibility of the measurement of the CP phase, gamma, using charged Bc->DD decays.